Collective Risk Learning for Supply Chain Disruption Preparedness

The need for more efficient, resilient, supply chains has been highlighted by various government inquiries and amplified by recent world events including Brexit and Covid-19.
As organisations outsource production to one another they create economies-of-scale and reduce prices but also increase risk of disruption cascades if any member of the chain is disrupted. Typically, organisations act alone, rather than collectively, when predicting delays, disruptions and deciding on safety inventories. However, disruption data an individual organization can collect and analyse is small, imbalanced, and partial entirely to its own view. When uncertainties increase, this individualistic approach results in chaotic oscillations between stock inflation and stock-outs. Numerous studies proved that increased data sharing and collective decision making would increase resilience, but this has not been plausible as members of the chain fear that information such as capacity and excess stock can be "inferred" by clients, and used opportunistically for cost reduction. Two key emergent approaches can help change this state of affairs.

First is the development of low cost platforms that facilitate data sharing for SMEs and their buyers, which we will use in this project to enable SME access to collective learning. The second is the emergence of AI technology. In this project Collective learning (CL) approaches will be developed, which will enable organizational agents to collaboratively develop a shared prediction model. Here, if one organization is able to predict a disruption, its knowledge can be shared, preventing others from stock outs. As the approach can be automated, costs of manual orchestration are avoided. CORES approaches will be integrated into low cost data integration platforms and trialled within the Aerospace sector.